Improved methods for the detection of gravitational waves associated with gamma-ray bursts

The long-anticipated birth of gravitational-wave astronomy will
occur in the next few years with the advent of the Advanced
LIGO and Advanced Virgo gravitational-wave detectors. These
instruments will open a new channel for studying the most extreme phenomena and
environments found in nature, including gamma-ray bursts, core-collapse
supernovae, and black-hole mergers. The inner engines of these systems are either
obscured or inherently invisible to electromagnetic observations. Furthermore, the
associated gravitational-wave emission typically depends on poorly understood
physics, such as the equation-of-state of matter at supra-nuclear densities.
Gravitational waves will therefore provide an exciting new probe of these
astrophysical systems, for example constraining the neutron star equation-of-state,
and providing laboratories for tests of fundamental physics and cosmology. However,
realising the potential of gravitational waves poses a significant challenge: state-of the-
art techniques for detecting and interpreting gravitational waves require precise
theoretical models of the gravitational-wave emission, and hence are not applicable
to most gravitational-wave sources. This project aims at maximising the scientific
exploitation of gravitational waves through advancements beyond current state-of the-
art in rapid automated analyses, advanced signal/background discrimination, and
waveform reconstruction. The goals of this project are: (i) to develop the model independent
techniques needed to robustly detect gravitational waves from
relativistic transient events, and determine the signal structure; (ii) to apply these to
data from the Advanced LIGO / Advanced Virgo network to detect GWs; and (